Exploring the Links Between Regulatory T cell Populations and Development of HLA Antibodies in Renal Patients Awaiting Transplantation.

Kidney transplantation is the gold-standard treatment for patients with kidney failure. It offers a better quality and longer life than the alternative, which is dialysis. However, half of all patients on the waiting list are disadvantaged because of previous exposure to human tissues, either through receiving a blood transfusion, being pregnant, or having a failed kidney transplant, which results in some of them becoming 'sensitised' to tissue proteins called human leukocyte antigens (HLA). This is detected by the appearance of antibodies (Ab) against HLA in the circulation.
HLA sensitisation significantly increases the time a patient spends waiting for a suitable kidney, increases the chance of a patient dying whilst awaiting a suitable kidney, and also causes a shortened life-span of a kidney once transplanted. The latter problem arises because the patients' immune system is 'boosted' by the sensitisation to cause more aggressive rejection, similar to the boost the immune system gets from a vaccine to protect against infection. Surprisingly little is known about the biological mechanisms that result in some patients becoming sensitised whilst others remain unsensitised, and less is known about why different routes of sensitisation (i.e. pregnancy vs. previous transplant, for instance), appear to promote different problems. Not surprisingly, there is no reliable way to prevent sensitisation.

This project will attempt to understand the biological mechanisms that promote or prevent sensitisation. I hope my findings will provide the foundation for novel strategies to prevent sensitisation in all. My hypothesis is that differences in patients' natural immune regulatory mechanisms, primarily those mediated by a specific type of cell called 'Regulatory T cells' or Tregs, are what differentiates those who become sensitised from those who do not, and that these cells underpin the differences seen when patients become sensitised by pregnancy or a previous transplant.
Tregs exist in nature as a defence mechanism to suppress inflammatory responses and prevent autoimmune diseases, but are made up of various different types, varying in potency, stability and ability to move between certain tissues.

I will study the numbers of Tregs and the mix of the different subtypes in patients with a failing transplant who are transitioning onto dialysis, as well as renal patients who become pregnant (who will be in the main non-transplant patients). In addition, I will perform analyses of the functional capacity of patient Tregs to suppress other T cells, and using a recently described assay, to suppress B cell manufacture of Ab. I expect to show differences in Tregs between those who develop HLA Ab and those who do not, and to show that Tregs in pregnancy differ in phenotype and functional ability from those suffering a transplant failure. The final part of my project is more exploratory and looks towards a potential strategy of enhancing the ability of all Tregs to suppress sensitisation. It builds upon preliminary data I generated during my ACF research project. Tregs can be influenced by multiple different signals, including inflammatory signals that act through a variety of different receptors. Following on from unpublished work of my supervisors, I showed that human Tregs express a family of receptors called protease activated receptors (PAR), one member of which (PAR-4) appears to be basally stimulated to reduce Treg suppressive capacity. I will attempt to identify the enzyme responsible for the basal stimulation, with a view to showing that inhibiting it, or inhibiting PAR-4 signalling, can enhance the suppressive capacity of Tregs. This strategy may prove a valuable adjunct in any future intervention based upon enhancing the suppressive ability of Tregs to prevent HLA sensitisation.

Technical abstract
Immunologically sensitised patients account for approximately 50% of the renal transplant waiting list and have circulating antibodies (Ab) against different HLA. Getting a suitable donor kidney for those with a very broad array of HLA Ab can be difficult, because of the risk of immediate Ab-mediated rejection, so they wait a long time, and more of them die whilst waiting. Once transplanted, these patients suffer higher rates of rejection and shortened graft lives, consequent on activation of immune memory responses. Relatively little is understood about why some patients become sensitised whilst others don't, nor why different routes of sensitisation associate with different relative risks. My project is to investigate the hypothesis that sensitisation arises in some patients but not others due to variation in the ability of patients own regulatory T cells (Tregs) to suppress interactions between alloreactive T and B cells. Building on established techniques, I will first document the number and phenotype of Treg subsets in patients with failing transplants or pregnant renal patients, the two main routes of sensitisation. I will then look at the functional differences between patients' Tregs using two suppressor assays, including one to suppress B cell production of Ab. Then, using fluorospot assays to assess anti-HLA interferon gamma and IL-17 production, I will compare the suppressive capacity of Tregs from patients sensitised by pregnancy to those sensitised by a failing transplant. Finally, I will explore the variation in Treg protease activated receptor (PAR) expression and whether manipulating signalling through surface PAR-4 can enhance Treg suppressive ability. I will also test whether cathepsin K is a natural Treg ligand for PAR-4. All this work will inform whether future therapeutic interventions based on boosting patients Treg numbers or suppressive capacity can prevent HLA sensitisation and improve the wellbeing of patients awaiting a kidney transplan

Potential impact
Kidney transplantation is the best treatment for patients with end-stage renal disease, as it is associated with reduced mortality, better quality of life and reduced costs if compared to dialysis. The organs are allocated through a national list selection process. However, patients who have had previous transplants, pregnancies, or transfusions may have developed preformed antibodies that can target the new transplant by binding to molecules called Human Leucocyte Antigens (HLA); if this happens, it causes rejection. These patients are described as 'sensitised'. This scenario is avoided by design in the national organ allocation process so sensitised patients receive fewer potential kidney offers. Waiting longer on the list means they have a higher chance of dying whilst waiting. Finally, once transplanted, the organs don't last as long as transplants in non-sensitised patients. This project will investigate whether sensitisation differences between patients and between routes of sensitisation are related to differences in regulatory T cells (Tregs).
To the best of my knowledge, my project will be one of the first to comprehensively study Tregs in the context of HLA sensitisation. Thus, it may have a potential impact by extending the paradigm for Treg therapy in future. Moreover, by exploring how to improve the suppressive ability Tregs, by studying the role of PAR (protease activated receptors), I hope that the work will impact on the design of second-generation Treg clinical trials.
This work will, therefore, have a potential direct impact on patient care, perhaps within a very short time frame (considering Treg therapy is already in the clinic). Moreover, the work will be of interest to investigators working in other medical disciplines, where specific therapy to suppress inflammation or immunity, without systemic side effects associated with global immunosuppression, is a desirable goal.